Contestation as Interaction: Participatory Approaches to Natural Language Processing with Queer and Rural Communities in Scotland

This research explores how Queer and rural communities in Scotland interact with and contest natural language processing (NLP) systems. NLP is increasingly embedded in everyday technologies such as predictive text, voice assistants, large language models, and moderation tools. While these systems prioritise accuracy, optimisation, and legibility, they also encode design assumptions about who users are and how language should behave (Bird, 2022). This project investigates how people at the margins experience NLP systems, not only as tools, but as infrastructures. It asks how design methods can support the contestation strategies that communities already use, and how these strategies might be strengthened through participatory approaches. Contestation is not introduced by this project but is treated as a mode of interaction that many Queer and rural communities already engage in. Whether through resisting classification, refusing system outputs, or bypassing digital language interfaces altogether, these communities have developed situated tactics to navigate language technologies that do not reflect their needs or values. This project aims to design tools, resources, and infrastructures that can support and extend those tactics, making space for ambiguity, refusal, and redefinition in how NLP systems are encountered.Current approaches to responsible NLP tend to centre bias mitigation, representational fairness, and explainability. While valuable, these interventions often assume that inclusion in NLP systems is inherently beneficial and that the technical output is the primary site of harm. Drawing on critical NLP research (Bird, 2024; Blodgett et al., 2020), queer linguistics (Zhou, 2024), and feminist human-computer interaction (Bardzell and Bardzell, 2011), this project reframes NLP as a sociotechnical system whose classifications are both computational and cultural. It focuses on how NLP systems handle language practices that fall outside dominant norms, such as the misrecognition of regional accents in speech interfaces (Prinos et al., 2024) or the misclassification of queer vernacular by moderation systems (Thiago et al., 2021).
Design narratives often frame Queer and rural communities as opposites: queerness as urban, digitally fluent, and progressive (Gray, 2009) and rurality as traditional, disconnected or technologically deficient (Su et al., 2021). This binary misrepresents both. In practice, these communities often share tactics of selective visibility, ambiguity, or withdrawal that challenge dominant assumptions about communication and legibility. These are not just responses to broken systems; they are deliberate, situated acts of contestation that deserve to be understood and supported on their own terms.To do so, the project uses participatory, speculative, and materially grounded design methods that treat contestation as a legitimate and generative interaction with NLP systems. It draws on participatory design, design probes, speculative design, and both critical and doctrinal legal analysis. A central element of this work is the use of textile-based methods, informed by rural Scottish weaving practices (McHattie et al., 2018) and queer craft traditions (Fountain, 2023). These culturally relevant methods allow participants to work with physical materials to surface stories, reflect on systems, and design alternatives. They are used to prototype resources through community-led making and collective inquiry.Alongside this, the project examines how legal and governance frameworks shape the conditions under which NLP systems are imposed or contested. Through the example of Article 22 of the UK GDPR, which provides a right to contest automated decisions, the project asks whether regulatory mechanisms enable meaningful resistance in practice. This element focuses not just on system outputs, but on the broader infrastructures that normalise and justify NLP's deployment in everyday life.